Exchangeable particle Gibbs for reaction networks.

Reaction networks are particularly important because they can capture the exact dynamics of the interactions between compartments in the network. A common example is the SEIR epidemic model, in which individuals fall into one of several compartments: susceptible to a disease (S), infected but not yet infectious (E), infectious (I), and recovered and (currently) immune (R). Reaction networks track the evolution of the number of people in each compartment over time, providing insights into virus transmission, infection rates, and recovery times. These models help public health officials plan interventions, allocate resources, and predict future outbreaks.
My research focuses on advancing the statistical methods for inferring and predicting outcomes in reaction networks. Specifically, I aim to develop new extensions to particle Markov chain Monte Carlo (pMCMC) algorithms that better leverage the model's structure while addressing key challenges, such as particle degeneracy. Additionally, the project will attempt to apply the new algorithms to the compartmental infectious disease models and draw inferences on the key parameters of the diseases' spread using synthetic data, which will speed up the computations as well as enable more complex models to be used due to the enhanced computational efficiency from the new extensions.

In partnership with University of Oslo.